Bridging the Gap: Designing Access and Engagement Strategies for Obesity Management in Underserved LLR Populations

**Helping More People in Leicester, Leicestershire and Rutland Live Healthier Lives**

Many people in Leicester, Leicestershire and Rutland (LLR) struggle with their weight, especially in areas where there is more poverty, cultural diversity, or where people live far from health services. Right now, only a small number of people who could benefit from weight loss support are actually getting help. This project aims to change that.

We want to make it easier for more people, especially those who are often overlooked, to access support for managing their weight. This includes not just medication, but also help with healthy habits, emotional well-being, and lifestyle changes. We know that different communities have different needs, so we'll make sure the support is tailored to things like culture, language, income, and whether someone lives in a city or a rural area.

To do this, we'll work closely with a wide range of partners, including local councils, public health teams, community groups, faith organisations, researchers, and local pharmacies. Pharmacies are a key part of this plan because they are trusted places in the community and are often located in the areas that need the most support.

Together, we'll design new ways for people to access weight management services through their local pharmacy. These new pathways will be co-designed with the community to make sure they are fair, easy to use, and meet people's real needs.

The project will focus on three main things:

1.Finding better ways to identify and understand the people who need support.

2.Creating new, easier ways for those people to get help.

3.Figuring out what extra resources are needed to make this work long-term.

We'll also work with researchers to look at what has worked well in other places and use that knowledge to guide our plans.

This project is starting with £50,000 in early funding to build partnerships, gather insights, and design the first version of the new support pathways. If successful, it could lead to more funding and be used as a model for other areas across the country. Our goal is to reduce health inequalities and help more people in LLR live healthier, happier lives.